Speech Analysis and Training Methods for Transgender Speech

An issue present in the transgender community is that of voice-based dysphoria. In other words, a profound, constant state of unease or dissatisfaction with the way one's voice sounds. Individuals looking to alleviate such discomfort benefit from regular speech therapy sessions provided by a trained speech therapist. In the UK, this would usually take place as a part of the NHS at one of seven adult gender identity clinics. However, not only are these sessions not typically long or frequent enough, there are also a number of issues surrounding the accessing of such care, including long wait times.

Through discussions with both speech therapists and members of the transgender community, this project aims to explore how well the current needs of the transgender community are being met with regards to speech/voice therapy, as well as which voice analysis and training methods are currently being used during such sessions and how these methods could be adapted for a digital system.

There are a number of interesting directions in which I hope to take this research. Firstly, the project will investigate various signal analysis metrics and features - or, put simply, how computers store and understand human voices - and look at how to derive meaningful user feedback using this information. In addition, the project will also be looking into related fields such as atypical speech, which investigates support systems and detection methods for vocal impairments, such as those found with sufferers of Parkinson's disease. The project will also be investigating existing automatic gender classification systems from user's speech and their development through the ages, including looking at how adapting this work can help alleviate dysphoria of transgender individuals.

Eventually, this work will culminate in the development of a system which will be capable of supporting higher-frequency, professional quality voice training for members of the transgender community.